Reducing the risk of obesity and supporting adolescent well-being (online)

Understanding and mitigating unintended consequences of social media use and public health interventions in school-settings.